The Impact of Local Authority Housing (Dis-)Investment: An Evaluation of Post-2010 Austerity Measures on Local Authority Housing Quality, Stability an

Measure the impact of displacement from social housing on physical and mental wellbeing, focusing on cities such as London, Manchester, Birmingham, Cardiff, and Glasgow.